Exploitation of agri-food chain co-products and biomass

Technical abstract
As part of a strategic drive to increase sustainability, food and energy there is increasing strategic interest in exploiting wastes, co-products and general biomass from UK agriculture.

This project seeks to develop approaches to disassemble plant cell walls and plant structures in order to enhance the exploitation of valuable components, and to convert residual lignocellulose to biofuels and platform chemicals.

The project will involve the use of novel physical pretreatments including steam explosion, and the use of life cycle analysis for evaluating environmental impact.